Synthetic data for robust and versatile animal pose estimation in 2D and 3D

The temporal variation of animal location and posture are key variables in applied and fundamental animal research. Recent advances in deep learning-based computer vision methods have substantially reduced the effort required to extract such data, and so enabled novel experimental paradigms and data collection on an unprecedented scale. Some limitations however remain: hand-annotation of hundreds to thousands of frames is still required to achieve sufficient accuracy; popular pose estimators are purposefully overfit to constrained recording settings, and as a result sensitive to scene variations independent of the target subject; and accurate 3D pose estimation typically requires images of the same scene from multiple perspectives, and thus fragile, complex and expensive experimental set-ups. Here, we propose to overcome these difficulties, by combining recent advances in the computer-generation of annotated "synthetic data" with novel deep learning-driven 3D pose estimation approaches. A configurable and performant synthetic data generator - replicAnt - has recently been implemented by the lead applicants; the international partner brings experience in the design of state-of-the-art machine learning-based 2D and 3D pose estimation workflows. Our core aim is to bring both developments together, to work towards generalist, "out-of-the-box" animal detectors and 3D pose estimators that (i) require little to no hand-annotation; (ii) are robust to variations in recording scenarios; (iii) work with a large number of species; and (iv) are performant with provision of but a single camera view. To achieve these aims, we will complete two hierarchical work packages, which both leverage the large volume of variable training data that can be generated with replicAnt: First, we will train networks that are domain-invariant and species-insensitive. Domain-invariant networks will have seen such variable training data that they are performant across substantial variations in environment, perspective, or lighting, which we will demonstrate in mice; and species-insensitive networks will have learned to ignore irrelevant differences in object appearance and instead base inference on generic features shared across species with similar body plan, which we will demonstrate in ants. Second, we will tackle the lifting of 3D coordinates from single-view recordings. Initially, we will work with synthetic "depth-pass" images and computer vision cameras which simultaneously record RGB and depth information. We will then move to monocular RGB images, and work with a combination of recent advances in pose lifting and domain transfer approaches, as well as direct 3D pose inference. Finally, using the insect 3D models produced in WP 1, we will produce a parametrisable skinned multi-animal linear (SMAL) insect model to facilitate posed 3D mesh recovery from monocular video footage. Implementation of these work packages will reduce the time costs associated with animal detection and key point estimation to a minimum, and significantly simplify the experimental set-ups required for 3D pose inference. It will thereby substantially increase the quantity and quality of information that can be gathered in a broad range of applied and fundamental animal research fields, enable time-effective comparative work in non-model species, pave the way for efficient data collection in the field, and spur serendipitous discoveries.